Intelligent Air Brick (IAB)

SHS is an energy advisory organisation that has delivered 15,000 assessments and energy efficiency

interventions (~120,000 tCO2 savings) under the ECO scheme and has developed innovative retrofit solutions.

Domestic space heating is responsible for 15% of the greenhouse gases. Up to 20% of our homes' heat escapes

through the floor. This affects nearly 9 million homes, 20% of which lives in Fuel Poverty. Despite this, floor

insulation hasn’t become widespread yet, due to the high cost and high disruption.

We idenitifed a need for a low-cost hogh impact passive ventilation to utomatically control the air-flow via air-

bricks to floor voids, in order to a) reduce floor heat loss; b) improve dwelling airtightness; c) mitigate risk of

condensation. The same mechanism can then be adopted to other applications within the home (e.g. trickle

vents, bathroom extracts, loft soffits).